Particle Dynamics in Turbulent Reactive Flows: A Unified Formulation

The aims of this research are: to formulate a comprehensive, unified approach for modelling turbulent reactive flows with particle dynamics, and to develop efficient numerical methods and computational tools for its implementation. The research will thus seek the unification of two major scientific fields that have so far been developed independent of each other, namely turbulence modelling and population balance, within the framework of transported probability density function (PDF) approaches, which are a general class of methods for the description of stochastic processes. The new approach will be of direct relevance to two major practical problems: the reduction of harmful emissions of particulates from reciprocating and rotating engines and the tailor-made synthesis of advanced materials composed of nanoparticles.